Developing a 'push-pull' strategy for the management of Drosophila suzukii

This research will provide the basis for an IPM control strategy targeting D. suzukii suitable for commercial growers of stone and soft fruit. The research will optimise attractants and repellents and their deployment in order to provide the control. The integration of several control methods to form a 'Push-Pull' system is a novel idea for this pest and will lead to a significant reduction in the use of chemical pesticides. Improved understanding of the insect's olfactory sense and searching behaviour will provide the scientific basis for the development of the Push-Pull system.
The student will design and implement laboratory and field trials developing their statistical analysis skills to accomplish this. Throughout the PhD they will learn entomological techniques in insect behaviour, olfaction, and chemical ecology. The work will be closely connected to commercial growers and is a response to a need for an IPM based control strategy in the UK for this hugely significant pest.